Supernova cosmology free from bias

Cosmology, our pursuit of the fundamental properties of the Universe, is at a crossroads. In the last decade multiple cosmological probes, spanning the entire expansion history of the Universe have been deployed, but the standard model, LambdaCDM, built upon Einstein’s General Relativity (GR) has stood its ground: able to match all observations. However, despite the success of this model, 95% of the contents of the universe are still unexplained.
Yet in the last 2 years, by combining information from different probes at different epochs, LambdaCDM has started to crack at the edges: the model is compatible with all observations, but not all observations simultaneously.
In particular, late-time Universe measurements from type Ia supernovae (SNeIa) of both the expansion rate (H0) and the time evolution of ‘dark energy’ (wa), which is causing a late-time acceleration, differ from those predicted from early universe observations by between 3-5sigma. These tensions arise across multiple probes, so two options remain: either an unknown systematic bias dominates one dataset or the standard model of cosmology is wrong.
To know if these tensions are real, we must measure them precisely and independently. For SNeIa, several distant Universe surveys have been conducted, resulting in multiple independent datasets, each with more than 1500 measured distances. Unfortunately the power of SNeIa as a cosmological probe comes from measuring relative changes in distance across cosmic time: a nearby comparison sample is always required.
As intrinsically rare events, finding SNeIa in the nearby Universe requires regular monitoring of the entire sky: something impossible until the recent implementation of wide-field surveys. As a result, all previous SNIa analyses have relied upon the same low-redshift sample. This sample, of only 200 events, is heterogeneously selected, with distances derived from more than 30 different facilities, many of which are obsolete. The low-redshift anchor of the current SNIa Hubble diagram is thus the opposite of precise and independent. This uncertainty represents the most likely source of bias in SNIa cosmology today.
An independent, homogeneous and precisely measured sample is thus required. Over the last 7 years, the Zwicky Transient Facility (ZTF) has discovered and classified over 8,000 SNeIa in the local universe. This high-cadence survey, with dedicated spectroscopic follow-up to ensure completeness, has generated a large, homogeneous and unbiased sample of SNeIa. The first major sample from ZTF (ZTF-DR2; Rigault, Smith, et al., 2025), of 3600 SNeIa has just been publicly released to the wider community. The ZTF dataset is thus primed and ready to independently test the cosmological model.
In this small award we will do just that. We will use all of the data from ZTF to create the largest homogeneous sample of SNeIa in the local Universe by a factor of 30, ensuring precise and unbiased distance measurements. Combining this dataset with those in the distant Universe, we will independently determine if dark energy is evolving with time.
With no other large-scale, homogeneous low-redshift sample planned within the next decade, the ZTF SNIa sample will form the legacy sample from which all future cosmological analyses will be anchored. These include those from the next-generation transient experiment, the Vera Rubin Observatory (VRO), which aims to measure the evolution of dark energy to <1%. The distances measured from this small award are critical to ensure that all future high-redshift searches can accurately test GR.